CADChecker

Covid-19 has had a marked, detrimental impact on the car industry in the UK and around the globe. Furthermore, automotive development is in the midst of the greatest upheaval since the design of the first cars: electrification, connectivity and autonomy, alongside new players, are rapidly altering the marketplace. Moving to brand new vehicle platforms is seeing traditional and relatively simple iterative design being replaced by wholesale conceptual changes. Expensive and time-consuming manufacture and testing of prototype vehicles is being superseded by digital simulation and analysis.

However, the development of the software tools allowing information to be passed from the Computer Aided Design (CAD) environment, which underpins the whole vehicle development process, into the digital simulation tools has not kept pace with the marketplace transformation that is occurring. Typically, this means approximation and simplification is undertaken which inevitably reduces the accuracy and increases the frequency of failure of those simulations. Overall, this costs time and money, delaying the delivery of new vehicles to market.

The CADChecker project will create a universal CAD-software plugin enabling the design engineer to ensure that only accurate, detailed, clean CAD data that meets defined company standards is ever outputted to those downstream simulation tools. This will deliver higher data quality than current methods without any slowdown, significantly reducing failures in expensive simulation processes whilst increasing accuracy. CADChecker will enable faster and cheaper design in an industry struggling post-COVID, improving business efficiency and enabling OEMs to get their new electrified vehicles to market sooner.